Elucidation of cell-autonomous immunity and host defense against vacuolar pathogens by interferon-inducible GTPases

Toxoplasma gondii is a pathogen related to the malaria parasite. It can cause brain disease and is a serious health threat to individuals with a poorly functioning immune system, including newborns. No vaccines or drugs to fight the disease are available. Toxoplasma lives inside cells in a compartment called a vacuole. The vacuole is made up of a membrane and this shields the parasite from the defence system of the host cell.
When an organism is infected with Toxoplasma, the body generates molecules called interferons, which can stimulate the production of defence proteins. A family of defence proteins called the interferon (IFN)-inducible GTPases are highly upregulated when infections produce interferons. These IFN-inducible GTPases can recognise the Toxoplasma vacuole, destroy it and like this kill the parasite. This can also sometimes even lead to the death of the host cell in a suicide act to eliminate the place the parasite can grow in. In combination, on the level of the whole organism, the result is the the control of the parasite and the infected host surviving. Major questions we have about this system are: What do IFN-inducible GTPases recognise on the vacuole? How do they open the vacuoles? Exactly what mechanisms eventually eliminates the parasite and kills the host cell? The Japanese group of Masahiro Yamamoto and the UK group of Eva Frickel will team up to answer these questions.
We will study how IFN-inducible GTPases recognise the membrane of the Toxoplasma vacuole by studying the proteins directly in combination with the lipids that form the vacuole membrane. We will ask what lipids are recognised by the GTPases and if they can deform the membrane. We will also make knockout cells of IFN-inducible GTPases and investigate if the mechanism of breaking the Toxoplasma vacuole does not function any more. If this is the case, then we will study mutants of the GTPases to understand how they open the Toxoplasma vacuoles. Finally, we will ask which parts of these GTPases can directly control the parasite and induce host cell death. For this, we have developed an artificial intelligence program that can recognise and classify our microscopy images.
Next, we will discover new proteins that play a role in the Toxoplasma vacuole recognition and control pathway. For this we will use the GTPases we know to have a function as bait in a discovery experiment that marks all proteins close to the GTPases. These new proteins can potentially also target the Toxoplasma vacuoles and open them or help induce the host cell death. We will study this using the same methods as before.
Finally, with all this information, we will determine the physiological role of IFN-inducible GTPases in a real infection using the mouse as a model system. We will make knockout mice and mice with important mutations in IFN-inducible mutations and study the immune response to a Toxoplasma infection and how these GTPases influence this in an organism.
In summary, we will be able to find totally novel patterns of how IFN-inducible GTPases recognise Toxoplasma vacuoles and fight the parasite. We will also define new players in this host defence pathway. Only by teaming up with each other, will be able to deliver these findings as both teams have developed complementary expertise. Our findings will have further value to understand disease control of other pathogens that also hide in vacuoles - these are for example bacteria such as Salmonella, Chlamydia and Tuberculosis.

Technical abstract
T. gondii is a protozoan parasite capable of infecting humans and animals. The infection in humans remains mostly asymptomatic, but can cause severe ocular acute phase disease, as well as lethal toxoplasmosis in immune-compromised individuals. T. gondii as a food-borne illness is ranked high among human infectious agents with regards to economic loss and life impairment, making it an important pathogen of both humans and animals. T. gondii resides in a membranous structure called the parasitophorous vacuole (PV) in host cells. The T. gondii PV normally avoids fusion with host acidic organelles, thereby protecting it from degradation by host cells.
After infection with T. gondii, healthy mammalian hosts activate immune responses, producing interferon-g (IFN-g) to upregulate various cell-autonomous programs targeting T. gondii. So far, the Yamamoto and Frickel groups have individually and collaboratively revealed mechanisms of T. gondii control involving interferon (IFN)-inducible GTPases. IFN-inducible GTPases are recruited to the T. gondii PV membrane (PVM) resulting in its disruption and parasite death. Although recruitment and disruption of T. gondii PVM by IFN-inducible GTPases are critical in anti-T. gondii host defence and prevention of toxoplasmosis, little is known about the mechanisms by which these GTPases recognize and disrupt the T. gondii PVM. Also, our recent study demonstrates that IFN-inducible GTPases are implicated in human host cell death. However, the significance of cell death in host defence against T. gondii remains unclear.
In this collaboration, we will elucidate detailed and novel aspects of IFN-inducible GTPase-mediated cell-autonomous immunity and host defence against T. gondii. Since various vacuolar pathogens such as Mycobacterium, Salmonella, Chlamydia, and Norovirus are reported to be targeted by IFN-inducible GTPases, our findings will be informative not only for toxoplasmosis, but also for bacterial and viral diseases.

Potential impact
A multitude of pathogens reside inside host cells shielded by membranes that comprise a closed compartment (vacuole). The strategy of the pathogen is to shield itself against immune detection and elimination by the host. The host cell, on the other hand, can mount mechanisms to detect such pathogen-containing membrane structures. While we currently know that a class of proteins called the interferon (IFN)-inducible GTPases can recognize and disrupt such membranes, we do not know what molecular signatures are sensed. Additionally, we do not understand how the host cell orchestrates pathogen elimination after membrane compartment rupture. In this proposal we hypothesize that IFN-inducible GTPases recognize different molecules that appear during the life cycle of various pathogens. These ligands may not be unique to the pathogens, since localization of IFN-inducible GTPases is not specific for one specific pathogen, but is universally observed in a wide range of pathogens from parasites to bacteria and viruses. This study will reveal ligand specificity of IFN-inducible GTPases and investigate their anti-pathogen function.

Potential impact on human health
Our research will delineate novel mechanisms and paradigms of host recognition and defence to pathogens. Amongst the pathogens targeted by IFN-inducible GTPases are bacteria such as Mycobacterium tuberculosis, Salmonella spp, Chlamydia spp and the parasite Toxoplasma gondii. For some of these infectious agents no treatment exists, and for all of them, further new front-line medicines are necessary. We envision that private sector pharmaceutical companies will be interested in exploiting some of our findings as future drug targets; for example, by discovery of activators of IFN-inducible GTPases. Ultimately, our research will lay the groundwork for enhanced quality of life. Realistically, benefits will likely arise after completion of this work within a time frame of 10+ years.

Economic impact
By exploiting our fundamental research results, private sector companies will contribute to the economic competitiveness of the UK and Japan. Besides our findings, the pursuit of the activities outlined in this proposal contains a large training component for early career researchers and exchange of techniques and skills between the UK and Japan. These exchanges would otherwise not happen and will accelerate progression of our research beyond the sum of our parts. Both labs in the UK and Japan will enhance their competitiveness for international grant funding (e.g. HSFP, ERC, NIH). The trained researchers will likely assume private sector employment in these countries. This all will contribute to the economic competitiveness of the UK and Japan,

EXPLOITATION POTENTIAL
There is no doubt that activation of IFN-inducible GTPases is important for therapy of infectious diseases. Beyond that, inhibitors of IFN-inducible GTPases could be promising to prevent polymicrobial lethal sepsis induced by various vacuolar pathogen infections. 27 million people annually suffer from sepsis, killing 8 million. For two decades, the LPS receptor TLR4 had been considered to be the most promising target to prevent sepsis. However, TLR4 inhibitors have failed so far, suggesting TLR4-independent mechanism for induction of sepsis. This is partly due to TLR4 sensing extracellular LPS, while sepsis can be induced by intracellular LPS. LPS is part of Gram-negative bacterial cell walls or outer membrane vesicles, which are secreted from various Gram-negative bacteria accessing the cell's intracellular cytoplasm. Thus, physiological LPS must be taken out from the membranous structures, potentially by IFN-inducible GTPases. Therefore, development of IFN-inducible GTPases inhibitors could be a novel therapeutic strategy for treatment of polymicrobial sepsis, potentially holding huge exploitation value as a commercial drug target. To capitalize on this and develop impact would likely take more than 10 years.